Social and biological determinants of ethnic variation in psychiatric care

Ethnic and migrant variation in pathways to and through psychosis care are widely established in the global North, however the determinants of such inequalities are unknown. This project will assess ethnic and migrant variations in treatments for psychosis in two large datasets, CRIS (electronic health record data from Camden and Islington NHS trust) and Psychiatry Sweden (Swedish Mental health registry data) to establish possible social and biological determinants.